University of Strathclyde and Elite Bedding Company Limited

To develop, implement and operationalise a novel business model which will lead to a Business Process Excellence Framework, increased operational productivity, and an embedded capability in Business Process Engineering and product design re-engineering.